Cold Water Heat Networks Demonstration

‘Cold Water Heat Networks’ are a more cost effective, flexible, and scalable alternative to conventional heat network technology. Cold Water Heat Networks transfer heat at ground temperature and extract it via heat exchangers and heat pumps. This innovation allows the integration of diverse energy systems through the recovery of low grade waste heat, delivery of simultaneous heating and cooling, links to boreholes and other storage, and lower installation costs by making use of existing infrastructure, none of which are possible with conventional heat networks.